Understanding Clays and Filler Loadings in Portland-Limestone Calcined Clay Cement (LC3) Encapsulants to Establish Near and Medium-Term Security of Su

Understanding Clays and Filler Loadings in Portland-Limestone Calcined Clay Cement (LC3) Encapsulants to Establish Near and Medium-Term Security of Supply and Capability